SOC4SMEs: Delivering Open-Source Security Operations Centre (SOC) Solutions as a Service to Strengthen Cybersecurity for SMEs in the UK

In today's digital economy, small and medium-sized enterprises (SMEs) face cyber threats at an unprecedented scale. In the UK, over 50% of SMEs experienced a cyber breach in 2024, yet only a third had adequate protection. Traditional Security Operations Centres (SOCs) are built for large enterprises -- they are expensive, complex, and require specialist staff, making them inaccessible to most smaller businesses.

**SOC4SMEs** bridges this gap by delivering an affordable, scalable, and easy-to-use _Security Operations Centre-as-a-Service_, specifically designed for SMEs. Built on a foundation of proven open-source tools, our platform offers real-time threat detection, automated incident response, and compliance-ready reporting for standards such as GDPR, ISO 27001, and Cyber Essentials.

What makes SOC4SMEs unique is its **SME-first design philosophy**:

* **Simplicity** -- A lightweight dashboard tailored for non-technical users, offering plain-language alerts and reports.
* **Affordability** -- A flexible, tiered subscription model that adapts to business size and cyber maturity.
* **Automation** -- Machine learning for early threat detection and automated workflows to reduce manual workload.
* **Compliance Integration** -- Built-in templates and reporting tools to simplify meeting regulatory and client security requirements.
* **White-label for Partners** -- Managed Service Providers (MSPs) can integrate SOC4SMEs into their offerings, extending reach and adoption.

Our approach is collaborative. We have engaged over 160 stakeholders, including SMEs across retail, healthcare, and legal sectors; MSPs; insurers; and compliance specialists. This market validation shaped our roadmap and confirmed demand for a SOC platform that is both technically capable and accessible to businesses without dedicated cybersecurity teams.

In its next phase, SOC4SMEs will deliver a functional proof-of-concept and run pilot trials with early adopters, including 15 SMEs and 7 MSP partners. The platform will provide:

* Real-time monitoring and alerts for cyber incidents
* Automated compliance reporting
* A "Cyber Drill" training toolkit to upskill SME staff
* An MSP management interface for multi-client support

Our mission is to **empower SMEs to protect themselves** against cyber threats without prohibitive cost or complexity, enhancing resilience across the UK's most economically vital business segment.

By making enterprise-grade security accessible, SOC4SMEs will help safeguard SME operations, protect customer trust, and support a more secure digital economy. Over time, we aim to expand our reach to Commonwealth markets with similar SME profiles, creating a scalable solution to one of the most pressing challenges in today's interconnected world.